Ecologies and Identities:a socio-legal exploration of the Marine Protected Areas network in English seas

Until recently, marine species and habitats have attracted less attention and legal protection than their terrestrial counterparts. In the UK, it is only with the Marine and Coastal Access Act 2009 that a duty to establish a coherent network of Marine Protected Areas (MPAs) has been created. The network comprises MPAs of international, European and national importance, including marine conservation zones (MCZs), a new type of MPA established under the 2009 Act. Unlike other MPAs, socio-economic consequences are to be taken into account at the designation stage and stakeholders have been involved in the designation process in England.

Consequently, conservation law seems to be abandoning its traditional technocratic bias in favour of more participatory environmental decision making strategies. At the same time climate change is affecting marine species and habitats so that the regulatory framework of marine conservation law needs to be re-examined in the face of climate change. The proposed project aims to capture the social and ecological dimensions of marine conservation law at this turning point by a) assessing the role played by marine conservation law in making the English protected seascape resilient to climate change and b) looking at the impacts of marine conservation law on the identities and roles of sea users and other stakeholders.

The proposed project will cross a number of disciplines and integrate social insights from stakeholders into legal and policy oriented research on marine conservation asking two main questions: 1) how does this new legal framework affect stakeholders' identities and their relationship with their environment? and 2) what policy and regulatory lessons can be drawn from this analysis in order to make conservation law "climate change proof"? In answering these questions, the research will draw from and speak to different academic communities (anthropology, environmental law and regulation scholars), to policy-makers and to key stakeholders. In this way the research will contribute to the development of socio-legal scholarship on marine conservation, creating networking spaces for the co-production of knowledge and for collective reflections on marine conservation law and offering recommendations for future policies and laws on marine conservation that are socially and ecologically resilient.

The analysis of marine conservation legal rules will be complemented by fieldwork in three different geographical locations to compare different realities and to directly engage key stakeholders, such as sea users (fishermen, renewable sector and recreational groups), nature conservation bodies, regulators and non-governmental organisations. In each case study area semi-structured interviews and where possible focus groups with key stakeholders will be carried out to uncover (contested) views about the MPA network and its perceived effects on social relations, identities and ecologies within the wider context of climate change.

Potential impact
Who will benefit from the research?
Stakeholders and policy-makers that are directly involved with designation and/or management of the MPAs network will benefit from this research, namely:
Department of Environment, Food and Rural Affairs (DEFRA)
UK sea- users (fishermen, renewable sector, recreational groups)
Marine regulators (Maritime Management Organisation and Inshore Fisheries Conservation Authorities)
Statutory nature conservation bodies (SNCBs) (Natural England and Joint Nature Conservation Committee)
UK-based environmental Charities and NGOs
UK public at large
European marine policy-makers are also likely to benefit from the project

How will they benefit?
The research is directly relevant to UK sea- users since it concerns their lived environment and their identities. It therefore has the potential to contribute to sea users' self-understanding and to their perception of the protected seascape by raising awareness of their role in conserving species and habitats protected by the MPAs network and enabling collective discussions and reflections on these topics during focus groups and workshops. Other key stakeholders, such as DEFRA, regulators and SNCBs will also directly benefit from the research during focus groups, workshops and the final symposium, which will create opportunities to learn about research findings and develop ideas (together with European policy-makers) to increase the effectiveness of marine conservation policy and regulation. These dialogues will be continued well beyond the duration of the project on the online platform created by the project website, whose accessibility is likely to have an impact also on the UK public at large.